L+B+ pilot app

Love+Body+ is a family app designed to support pre-teens, adolescents and their families to feel confident and secure in their understanding of relationships, sex and related concepts such as:

health - consent - body-positivity - gender - self acceptance - choice